Enterprise Europe Network

The Enterprise Europe Network is a key instrument in the EU's strategy to boost growth and jobs. Bringing together business support organisations from more than 50 countries, we help small companies seize the unparalleled business opportunities in the EU Single Market.
Our member organisations include chambers of commerce and industry, technology centres, research institutes and development agencies. Most of them have been supporting local businesses for a long time. They know their clients' strengths and needs - and they know Europe.
As members of the Enterprise Europe Network they are linked up through powerful databases, sharing their knowledge and sourcing technologies and business partners across all Network countries. But they are also closely linked with the European Commission, which enables them to keep abreast of EU policies and to feed small companies' views on them back to Brussels.